Disinfecting RObots for Nhs England (DRONE)- A Demonstrator

This project seeks to develop Disinfecting RObots for Nhs England (DRONE). Our long-term vision is to allow machines instead of people to make complex/less deterministic decisions about what, where, when, and how often to monitor, sample, test, and disinfect areas in NHS hospitals/infrastructure, safeguarding the 1million patients passing through every 36hours, the 25million A&E admissions, all visitors, and the 1.05million professional staff, and health practitioners.